Self-supervised reliable cross-modality toward the improvement of musical tasks in deep learning

Machine learning tasks are infamously reliant on large amounts of data in the supervised setting. Though in some cases, large corpora of labeled or captioned data are available, more often than not the scarcity of annotated data is a bottleneck in the development of machine learning applications. Furthermore, the inclusion of rare instances and the development of machine learning model vocabularies are hampered by the nature of existing datasets, which include only a small repertoire of possible outcomes. This stunts the generalization potential and the inclusivity of supervised machine learning models. Self-supervised learning has provided solutions to extract structured data from non-annotated data corpora. Furthermore, few-shot and zero-shot paradigms have been increasingly studied, showing the widespread interest in the small-data regime, and the potential it has for expanding representation spaces and knowledge bases. This Ph.D. would focus on the application of these methods to musical audio. It would explore alleys in which the need to move beyond supervised learning for musical tasks would lead to improvements in discriminatory tasks and generative tasks alike, specifically by building robust cross-modal representations to benefit these tasks.